Using AI to Facilitate Electric Vehicle Charging in Urban Environment

In this project Lesla Ltd and University of Liverpool will continue the feasibility study to determine the viability of using Artificial Intelligence solutions to optimise energy flow management of Lesla on-street electric vehicle chargers.

Urban EV charging is crucial for the UK to meet its Net-Zero targets. Over 80% of EV charging occurs at home, yet 38% of UK households lack off-street parking and would have to rely on the critically underserved public on-street charging infrastructure. Consequently, currently less than 2% of EVs are without access to off-street parking.

Lesla addresses this issue with its innovative contactless kerb charging system, specifically designed for widespread on-street EV charging infrastructure deployment. By providing a "personal" on-street charger for each vehicle, we not only will enhance convenience for EV owners but also reduce charging costs.

Instead of maximising car turnover we will encourage EVs to remain plugged in when not in use, thereby:

* Ensuring cars can charge using the lowest-priced energy and incentivizing charging during periods when renewable energy is plentiful.
* Shifting EV charging away from peak grid demand times, helping to utilize existing grid connections, avoiding costly grid capacity upgrades.
* Enabling communities to benefit financially from advanced grid services and load balancing tools.

To achieve this, a complex charger energy flow management is required, which involves multifaceted relationships between various energy market players, each with their own requirements, which not always can be reliably predicted.

We intend using Artificial Intelligence to forecast and optimise the energy flows within these microgrids formed by electric vehicles and multi-dweller urban buildings. This AI solution should be capable of providing a self-adapting system, which would continually learn from the behaviours of buildings' residents and electric vehicle drivers, to be suitable for deployment in new neighbourhoods, and adding new charger devices for mass deployment in the future.

This project will build on the feasibility study conducted under Innovate UK project 10078489\.

* It aims to **broaden the data scope** by including EV travel and charging profiles, surveying users from beyond London, covering less affluent residential areas, and incorporating seasonality into existing datasets, to substantiate user needs and their responsiveness to energy use incentivisation and to establish predictable charging profiles from empirical data.
* Additionally, the project will **enhance AI functionalities** by implementing power allocation among EVs, developing disaggregation strategies, extending the time horizon for multi-day energy price forecasts, and charging schedules, and integrating ancillary services.